Analysis of RNA integrity and sequence with nanopore sensing

Nanopore-based single-molecule sensors can characterise RNA nanostructures with high throughput. DNA staples are used to fold and tag specific RNA sequences. The yield of the target sequence can then be measured by nanopores.